Compression Properties of Bioinspired Composites

Looking into the compression properties of bioinspired composites to improve the absolute performance and to address practical limitations experienced by current materials as well as integration of bioinspired hierarchical designs.